Hierarchical Nanostructures for energy applications

Developing adequate materials supplies is one of the most critical challenges that needs to be overcome for the world to address the impacts of climate change and population growth and to establish innovative technologies that are meet these demands.

For example the Nanomaterials by Design group recently developed materials for the efficient photocatalytic degradation of pollutants in water, which is considered one of the greenest water treatment methods since it harnesses solar energy to destroy pollutants using specially designed catalyst materials. Titanium dioxide (TiO2) is ideal for this purpose, but nanostructured TiO2 has not yet been feasible for industrial-level water treatment partly because the nanopowders cannot be easily recovered after use.

The team developed hierarchically porous titanium dioxide (TiO2) fibers using an innovative fabrication method called dual-polymer templating electrospinning. These fibers, with their strong light absorption resulting in a dark-brown appearance and interconnected macropores for enhanced mass transport, show significant potential for photocatalytic wastewater treatment.

This research project will investigate these newly developed hierarchical nanostructures consisting of fibrous materials which also efficiently absorb and/or dissipate heat. The aim is to define how the structural fibrous assemblies, their architecture, composition and functional grading will affect the properties of these fibres. The project will build on our recent work on inorganic fibrous materials and will explore in-house developed production techniques for other material systems. More specifically it will involve the fibre design and synthesis by means of various spinning techniques, 3D assemblies formation as well as cutting edge characterisation techniques.

For example, materials used as cooling materials in energy or electronic devices are aimed to absorb the heat resulted from losses through conduction and switching within the systems. Such materials should exhibit relatively high thermal capacity to dissipate the heat excess efficiently, and prevent the devices from overheating prolonging their life-time and hence sustainability. However, recently used technologies are still based on copper and/or aluminium with heat conductivities in the range from 230 W/mK to 380 W/mK, respectively. Furthermore, these materials are both, electrically and thermally conductive, thus generate extra costs due to the additional insulation which has to be provided.

The project will address the EPSRC's strategic priorities as listed in its guide on the research that the EPSRC supports across their remit including circular economy and advanced materials. More specifically it will touch up the following EPSRC priorities: the physical and mathematical sciences powerhouse, frontiers in engineering and technology, engineering net zero, and ensuring an effective ecosystem for engineering and physical sciences.